A Visual Scripting Game Builder and Arcade for Web-Based Games

A web-based Game Builder and Arcade that will enable games developers of all abilities to develop and publish browser-based games and interactive experiences exclusively through the web using a simple visual scripting approach.